Understanding the Influence of Flexible Aircraft and Pylon Behaviour on Optimum Engine-nacelle Load Share

Understanding the Influence of Flexible Aircraft and Pylon Behaviour on Optimum Engine-nacelle Load Share